Fish Mortality Processing Project

Tidy Planet is developing equipment and processes to convert costly and environmentally damaging organic waste streams into economically and environmentally beneficial products, including compost, fertiliser and feed stocks.